Statistical Machine Translation in constrained domains

Statistical Machine Translation (SMT) involves automatically generating translations between human languages via analysing the characteristics of existing bilingual text. Good translation systems are becoming increasingly important with international communications, including global social media.

In particular, I am interested in situations where the domain, or subject, of the source language is known or can be inferred. This might be the case when translating a speech on a particular topic, or when translating for a given set of readers.

This project has relevance to the EPSRC's Natural Language Processing (NLP) research area. Inferring domain, adapting to a particular domain or to changing domains may require novel machine learning approaches from Artificial Intelligence-related research areas.